Spoken Language Interaction Between Mismatched Partners

1 Background Information
Spoken-language based interactions between a human being and an artificial device (such as a social robot) are very popular in recent years. Multi-modal speech-enabled artefacts are seen in many fields, such as entertainment, education, and healthcare, but the user experience of spoken interaction with such devices is not very satisfactory. For example, these devices sometimes fail to understand what the command means, or fail to provide a relevant answer to questions; people do not know how to make their commands more understand able to artificial devices; and the spoken interaction is limited to a rigid style and lacks rich interactive behaviours.

2 General Problem
Users' dissatisfaction is partly caused by limited language abilities of social agents, like inaccurate automatic speech recognition (ASR). Apart from that, it is hypothesised the dissatisfaction is also caused by the mismatched abilities between humans and artificial devices. Due to limited cognitive abilities, such agents cannot take perceptions of others into consideration, nor react to situation accordingly, which resulted in unsuccessful communicative interaction.

3 Research Goal
Communicative interaction efficiency involves multiple factors across disciplines such as languages, psychology, and artificial intelligence. However, the role of in fluential factors and the mechanism of how those factors interact with each other are unknown. Here the project aims to develop a unified framework which can characterize communicative interaction efficiency. It will investigate factors and strategies that make a spoken-language based interaction effective. Based on un derstandings of the nature of spoken language interaction between humans and artificial devices, the next objective is to maximize affordance of speech-enabled
1
artefacts, and to achieve more effective communicative interaction between a human being and an artificial device.

4 Research Questions
Preliminary questions so far would appear to be as follows.
1. Definition of effectiveness: What makes a spoken-language based interaction effective in human-human interaction? Is it the same for interaction between a human and an artificial device? If so, in what way?
2. Affordance of speech-enabled artefacts: What affects affordance of speech enabled artefacts? How would it affect communicative interaction effec tiveness?
For example, some people may argue naturalness is about making speech enabled artefacts like humans, with human-like voices and appearances. Is naturalness helpful to maximize usability of speech-enabled artefacts? If natural voice or appearance is not correlated with artificial devices' limited language and cognitive abilities, would it cause 'uncanny valley' effect?
3. Short-term and long-term interaction: Do people's expectations of speech enabled artefacts change over time? How would it change the way artificial devices interact with people?
4. Modelling: Can the communicative interaction effectiveness be modelled? What are different levels of communicative interaction effectiveness? How could those levels be applied to speech-enabled artefacts?

5 Potential Impact
It is hoped the result of this project provides a general guideline for communicative interaction between a human being and an artificial device. It is anticipated such guideline serves as a starting point when people design or improve multi modal speech-enabled artefacts.